University of Northumbria at Newcastle and Lear Corporation UK Limited

To develop a new capability to innovate in foam seating products for the automotive sector through embedding new production technology and manufacturing processes based on new knowledge in polymer science, engineering and materials.